The Protocol Programme: The High Value Composites Project

In aerospace, the growing demand for lower emissions, aligned with advances in composite construction techniques, has led to a significant increase in the use of composites in civil aircraft in the last few years. Further advances in design and technology are likely to push this figure higher for the next generation narrow body aircraft.
Airbus UK is the acknowledged global leader for the design, development and manufacture of wings for many Airbus products. The Composite Structures Development Centre at Airbus UK, Filton, focuses on the technological development of large wing structures, including low-cost, high volume technologies for the wider structural applications of composite materials.